CROSSEU - Cross-sectoral Framework for Socio-Economic Resilience to Climate Change and Extreme Events in Europe

The project CROSSEU aims to respond to the increasing societal needs to reduce climate-damaging actions, adapt to the expected consequences and increase socio-economic resilience. The project aims is to deliver a climate-sensitive framework, including a ready to-use decision support system platform and technical recommendations, to inform investment decisions, cost-effective adaptation and mitigation options and policy response to climate change. The project will contribute to advancing the understanding of the socio economic risks and response options associated with climate change impact in Europe in different timeframes, including the post COVID19 societal-environmental transformation, and derive practical recommendations for political and societal action. The solutions proposed are based on an extensive assessment of the socio-economic risks of climate change in a cross-sectoral hierarchical approach, based on storylines addressing key categories of climate hazards in different socio-economic sectors and climate change-sensitive areas across countries and European regions. The project will offer a ready-to-use solution that integrates complex information from available climate risk data sets and non-climatic sectoral data collected during the project implementation and derived through modelling based on demand-driven climate-socio-economic pathways. CROSSEU is designed to bridge the science-based information about the economic impacts of climate change and the unique contributions of the project will be (i) the quantification of costs of existent and emergent socio economic risks and opportunities at NUTS3 level, (ii) an improved representation of adaptation within biogeophysical climate change risk and (iii) a better consideration of modelling uncertainties by identifying their nature, assessing their characteristics in a systematic way to determine a better informed and robust decision-making.